Screw Sense AI

There are approximately 30million orthopedic procedures performed each year globally with an annual grow rate of 5%, which is driven by an aging population, increased incidence of degenerative bone conditions, advancements in surgical techniques, robotics, AI and sensors \[1\]. Smart orthopedic implants have the potential to address the growing global demand for orthopedic procedures by offering advanced functionality and facilitating a transition toward more personalised medical care and remote monitoring. This class of implants are equipped with sensors and wireless communication, enable real-time monitoring, and early detection of potential complications, ultimately leading to better patient engagement and faster recovery. In today's market, there are only two clinically available smart orthopedic implants; the limb salvage extendable knee implant developed by Stanmore Implants and the PESRONA IQ knee implant co-developed by Zimmer Biomet and Canary Medical. The limited uptake of smart orthopedic implants is due to concerns over product safety and reliability, regulatory challenges, limited clinical indications, higher manufacturing costs, and the management of vast amount of sensor data.

Our Screw Sense AI will address these commercial and technical challenges by utilising the recent advancements in electronics miniaturization, system-on chip integration, antenna design, advanced packaging, micro-solid state batteries and power management. These advancements in enabling technologies will enable us develop a smaller, more powerful, energy efficient smart orthopedic implant. Embedding the electronics inside a standard screw cap for orthopedic implants enables smart technology integration by allowing a universal connection point for multiple implants. This approach simplifies the process of incorporating sensors and monitoring capabilities into existing implants, potentially increasing their adoption and improving patient care. By using a standard screw cap as the interface, the technology can be applied to a wide range of orthopedic implants without requiring custom-designed smart implants for each specific application. Our electronics and power management platform has the potential to significantly increase the adoption of smart technology in orthopedics by making it more accessible and easier to integrate into existing workflows. In essence, our innovation allows for a more streamlined and cost-effective path to incorporating smart technology into orthopedic implants, ultimately benefiting both patients and healthcare providers.

Access to growth catalyst funding will allow us to miniaturise our current technology making it more compatible with commercial bone screws propelling Screw Sense AI to a higher technology readiness level for either follow-on government funding or commercial licensing with large orthopedic companies.

\[1\] Market Dive:_Orthopedic Surgery, December 2024 (LSI)_